LFC-UK: Development of Underpinning Technology for Laminar Flow Control

The world's oil supply is decreasing rapidly and over the next 10 or 20 years the price per barrel will spiral inexorably. Aviation is a significant consumer of oil and is also implicated in global warming through its generation of massive quantities of carbon dioxide and nitrogen oxide. Aircraft noise continues to be an increasingly important problem as airports expand. For these reasons aviation as we know it now will rapidly become unviable. There is no single solution to the problem and enormous changes to engines, airframe design, scheduling and indeed people's expectations of unlimited air travel are inevitable. Here we address one of the most important issues, improved aerodynamics, and develop the underpinning technology for Laminar Flow Control (LFC), the technology of drag reduction on aircraft. This will become the cornerstone of aircraft design. Even modest savings in drag of the order of 10% translate into huge savings in fuel costs and huge reductions in atmospheric pollution. Applications of the technology to military aircraft where range is often the main requirement and marine applications are similarly important.

The development of viable LFC designs requires sophisticated mathematical, computational and experimental investigations of the onset of transition to turbulence and its control. Existing tools are too crude to be useful and contain little input from the flow physics. Major hurdles to be overcome concern:

a) How do we specify generic input disturbances for flow past a wing in a messy atmosphere in the presence of surface imperfections, flexing, rain, insects and a host of other complicating features
b) How do we solve the mathematical problems associated with linear and nonlinear disturbance growth in complex 3D flows
c) How do we find a criterion for the onset of transition based on flow physics which is accurate enough to avoid the massive over-design associated with existing LFC strategies yet efficient enough to be useable in the design office
d) How can we use experiments in the laboratory to predict what happens in flight experiments
e) How can we devise control strategies robust enough to be used on civilian aircraft
f) How can we quantify the manufacturing tolerances such as say surface waviness or bumps needed to maintain laminar flow

The above challenges are huge and can only be overcome by innovative research based on the mathematical, computational and experimental excellence of a team like the one we have assembled. The solution of these problems will lead to a giant leap in our understanding of transition prediction and enable LFC to be deployed. The programme is based around a unique team of researchers covering all theoretical, computational, and experimental aspects of the problem together with the necessary expertise to make sure the work can be deployed by industry. Indeed our partnership with most notably EADS and Airbus UK will put the UK aeronautics industry in the lead to develop the new generation of LFC wings.

The programme is focussed primarily on aerodynamics but the tools we develop are relevant in a wide range of problems. In Chemical Engineering there has long been an interest in how to pump fluids efficiently in pipelines and how flow instabilities associated with interfaces can compromise certain manufacturing processes. In Earth Sciences the formation of river bed patterns behind topology or man-made obstructions is governed by the same process that describes the initiation of disturbances on wings. Likewise surface patterns on Mars can be explained by the instability mechanisms of sediment carrying rivers. In Atmospheric Dynamics and Oceanography a host of crucial flow phenomena are intimately related to the basic instabilities of a 3D flow over a curved aerofoil. Our visitor programme will ensure that our work impinges on these and other closely related areas and that likewise we are aware of ideas which can be profitably be used in aerodynamics.

Potential impact
The primary impact of the Programme will be to enable Laminar Flow Control (LFC) aircraft through improved accuracy of aerodynamic prediction of laminar-turbulent transition. Planned caps on aviation carbon emissions mean that any technology delivering reduced fuel burn will impact directly on the availability of air travel for all within the next 50 years. Recent events have underlined that air travel is embedded in global social and economic activity; technologies which enable aviation to grow rather than decline are of vital importance to preserving air travel as a benefit for society. This enabling technology will also benefit economically the global industry supplying the aviation market; placing the UK in the forefront of this technology will benefit the Airbus-UK, Rolls Royce, BAE Systems, EADS, AgustaWestland and Bombardier who together generate a significant fraction of UK wealth in engineering.

There are also a number of other technological opportunities arising through a better understanding and modelling of the laminar-turbulent transition phenomenon, most notably in Chemical Engineering where there is wide interest in preventing transition to turbulence and in interfacial flows where instabilities are important, and in Earth Sciences and Atmospheric Dynamics.

A summary of the benefits to the UK engineering sector follows. Airbus-UK: reinforcement of the UK's leadership in wing design and manufacture through UK-based technological advance; EADS UK, BAE Systems, QinetiQ: development of UK technological capability to facilitate partnering with US and European defence suppliers for UAS and marine applications; AgustaWestland: improved rotor blade design capability, again within a competitive European framework; Bombardier Belfast: better structural design, manufacture and in-service performance of engine nacelles designed with Laminar Flow, a key area for development within the UK; Rolls-Royce: improved design of blade rows with intermittent laminar/turbulent regions; the Commercial CFD community involved in automobile design (including motorsport); the Chemical Engineering sector as indicated above; even UK sport, through an improved ability to predict flow transition and the stability of the associated vortical flows that impact on human performance. For all these organisations their in-house aerodynamic modelling capabilities all have origins in university collaborations similar to those proposed here. We would expect to see significant changes in practice within 3-5 years of the Programme completion. Also these goals and beneficiaries align with both BIS and MOD industrial policy.

LFC-UK will build upon existing relationships between the collaborating researchers and the industries listed above in both the management and execution of the Programme. Perhaps uniquely, our industrial partners have agreed to second staff into the project, a major improvement upon classical methods of transferring methodology from academia to industry; we will also exploit the TSB-funded Centre for Fluid Mechanic Simulation (CFMS), co-locating both Programme and Industry development and evaluation work to ensure close collaboration in method development and evaluation and transfer of knowledge and understanding to the beneficiaries; classical dissemination routes (publications, workshops, web) will also be employed.

Finally the Applied Mathematics and Engineering community will benefit by the recognition that excellent mathematics and computational skills can be brought together to help solve a major problem relevant to a broad section of society. The partnership between academia and industry will encourage more UK industries to invest in joint research with academia to solve important practical problems. Our work will also impact related areas of research and we will ensure this takes place by workshops and conferences together with a visitor programme targeting both aerodynamicists and experts in related fields.